240414 Cyber TSB Voucher V1.0

Bournemouth University Cyber Security Unit (BUCSU) and Southwest region SME's shall design, develop, install and implement a new cyber security software application that will allow for the easy monitoring of any cyber security attack past or present. The BUCSU will also provide advice on how to implement this software application, business processes and how to develop long term strategy and how to keep up with new and emerging Cyber Security threats.